MOST (AV) Autonaut SMART Proof of Market

MOST (AV) is an SME that has taken the concept of autonomous, self-propelled, surface
vessels to production reality.
AutoNaut provides unique, robust, cost effective, game-changing opportunities for a variety of
markets interested in the remote collection and analysis of marine and maritime data.
AutoNaut can undertake extended deployments – over three months without human contact –
and is proven and robust having been rigorously tested in the Atlantic. It needs no fuel so has
no emissions; it needs no crew so can operate at substantially reduced costs compared to
conventional manned ships; and it has a 200kg payload, accommodating a variety of sensors
to meet diverse data gathering requirements
Such is the variety of potential applications that we need to undertake structured market
research to prioritise and focus product development for ASV data collection and analysis in
line with market need.
A Proof of Market study will allow us to refine the AutoNaut Integrated Sensor Suite (AISS)
and offer a modular approach to sensor fitting to meet the greatest number of client needs and
significantly increase the environmental and operational data gathering capability, and
attractiveness of the product.
Our study will establish the range of sensor options that could be included in AISS, identify
priority market segments and what is most needed within those segments.
The project will focus on four market segments: legal, commercial, scientific and defence and
security and will lead us to a far deeper understanding of market need, prioritisation of sensor
offerings, and a clear way forward for commercialisation.
We will research potential use cases, undertake rigorous market research with existing and
potential customers, rate the potential of possible sensor offerings in each core market, and
develop a commercialisation plan with an internal and external focus.